Medium Density Fibreboard: Enhancing Supply Chain Value

This project seeks to disrupt the existing life-cycle of medium density fibreboard. It will develop a technology that will be capable of recovering high value wood fibres from a waste stream that is still often landfilled or incinerated. It will pursue a closed loop agenda, making available industrial products made from the recovered fibres. The impacts along the supply chain will be evaluated and mapped with new systems designed for the recovery, segregation and utilisation of these products and processes.